COALESCE: reCOgnising and enAbLing divErse reSearCh in gEomorphology

Working in partnership, the COALESCE: reCOgnising and enAbLing divErse reSearCh in gEomorphology project aims to analyse the pathways, leaks, barriers, opportunities and lived-experiences across key pinch points through the broad geomorphological research-innovation ecosystem. By doing this we will assess the potential to increase, support and sustain a diverse community considering a broader research and innovation ecosystem.

Diversity in the pool of those addressing the Earth’s environmental challenges is crucial to manage our planet sustainably, to provide different perspectives, knowledge bases, experiences and problem-solving approaches. Despite this, there is a lack of diversity in Earth and Environmental Sciences because of challenges that disproportionately affect certain groups of people both entering and progressing in environmental research; the well documented “leaky pipeline”.
Within academia, work trying to understand and ‘fix’ the leaky pipeline has placed particular emphasis on people following a ‘typical’ academic pathway despite the growing recognition that addressing Earth’s environmental challenges requires an integrated research-innovation ecosystem of which academia is only one part. To truly open-up environmental science we must look beyond the academic pipeline to the broader group of people working to deliver on NERC’s remit, but based in Governmental and Non-Governmental Organisations, industry, and professional practice.
In contrast to much of the work done to date, the COALESCE project seeks to better understand the challenges and barriers to mobility that cause leaks cross the environmental science research and innovation ecosystem. Crucially, COALESCE will address the interchange between academic and non-academic pathways and progression, and develop interventions that build on existing good practice to challenge identified problems and enable positive change.
We have identified two important points where greater understanding of flows, leaks, barriers, opportunities and lived-experiences is needed to drive diversity and open the environmental science research-innovation ecosystem: (1) at the pinch-point where doctoral researchers are seeking employment inside or outside of academia upon completion of their PhD; and (2) at points in the careers of academic and non-academics when they are trying to move, in one direction or the other, between academic and other professional roles in the ecosystem. Our vision is to unlock new understanding of progression enablers in including those associated with academic/non-academic exchange, understand how these differ by gender, race/ethnicity, disability and other protected characteristics, and enable sharing of what we learn by developing resources and interventions that will help organisations address identified problems.